Towards the Next Generation of Conversational Dialogue Modelling for Embodied Systems

Nowadays, voice-controlled applications are used for casual information retrieval or as smart home devices, and users cherish how fast and easy it is to access information. However, these conversational agents behave like question & answer systems that only provide the user with turn-taking exchanges. Speech is continuous, variable, context-dependent and rich in linguistic and paralinguistic information, so why should we settle for such simple voice-user interfaces if we can achieve more complex interactions?

Perhaps now, after a decade since the release of Apple's Siri, people have become accustomed to two practices: (i) using wake words like "Hey Siri" or "Alexa" to initiate a dialogue and (ii) waiting for a short period of time until the voice-enabled device replies back. These adaptations are clear indicators that existing human-machine interactions (HMI) are far from "conversational". Breaking from this rigid dialogue scheme may be possible if one processes dialogue incrementally, which means that the user's utterance would be processed word-by-word instead of waiting for the user to end their sentence. Therefore, this project's main research focus is on incremental dialogue architectures that allow for real-time processing, so voice-enabled artefacts would be able to (i) plan what to say to the user in advance (i.e., or as the user speaks) and (ii) reply back to the user as soon as they finish speaking. Additionally, this project's key contribution may involve coupling an incremental dialogue system with an effort-based model. This is because we display regulatory behaviour in everyday speech and, as humans, we take into account what the speaker and the listener(s) share in common to adjust that communicative effort.

Furthermore, during a conversation, humans use a variety of multimodal cues to signal that they have finished speaking or to express their willingness to speak next, amongst other things. Currently, most voice-enabled systems are restricted to a single vocal mode of communication (i.e., virtual agents can't understand and employ these multimodal features to enhance the HMIs). However, embodied systems (such as social robots or talking head avatars) are able to engage in physical, face-to-face interactions because they are 'situated' in a particular environment. They are capable of using cues such as gaze, nodding gestures or facial expressions to show continued attention towards the user, and to convey a certain attitude. Thus, such embodied systems prove to be an interesting experimental platform for conversational dialogue modelling.

Therefore, this project aims to apply incremental, effort-based dialogue architectures to multimodal embodied systems to (i) achieve continuous interactions, (ii) investigate if these systems can learn and adapt to the user (i.e., build a rapport), and (iii) display proper behaviours towards the addressee of the utterance.

The implementation of enriched, multimodal dialogue architectures will be advantageous as these will enhance the current human-robot interactions and maximise their usability. Moving towards more conversational interaction styles has a range of useful applications. For instance, despite their flaws, Siri and Alexa are still very popular technologies, with millions of sales every year. The potential of improving current spoken language interfaces and achieving interactive behaviours is quite promising, so one day we will be able to engage with these voice-enabled devices in a more conversational way.